Quality control mechanisms of mRNA biogenesis

Transcription, the first step in gene expression, underpins life. Elimination of non-functional transcripts is vital for proper gene expression and of paramount importance to cellular homeostasis. In eukaryotes, nuclear RNA surveillance and termination of aberrant transcription is an established, pivotal facet of cellular stability. Notably, despite advancements, an existing knowledge gap persists regarding the molecular mechanisms underpinning the identification and abortion of aberrant transcription by RNA polymerase II. This project is designed to bridge this gap and illuminate the pathways that safeguard RNA quality control.